ChemR: Developing an innovative and sustainable, low-energy, low-cost separation and recycling process for industrial carbon fibre waste

ChemR: Developing an innovative and sustainable, low-energy, low-cost separation and recycling process for industrial carbon fibre waste